Advanced Repair of Turbine Engine Materials In-Service (ARTEMIS)

Development of advanced repair technologies is a key business enabler for the aero engine market. Rolls-

Royce, a world-leading provider of power systems and services for use on land, at sea and in the air, generates

more than half of its revenues from aftermarket services supported by novel repair technologies. Turbine

components have been identified as the single biggest cost driver at engine overhaul; this project is directed at

reducing the cost and environmental impact of turbine component repair via the development of cutting edge

non-destructive sulphidation inspection techniques and nozzle guide vane repair technology in a multi-party

consortium.